(ROUND 2) - On-Farm Hydroponic Barley Fodder to Demonstrate Improvements in Growth, Meat Quality & Sustainability in Dairy-Origin Calves

This farmer-led demonstration explores the potential of hydroponic barley fodder to improve growth, meat quality, and sustainability in dairy-origin calves under English farm conditions.

Hydroponic systems produce fresh, sprouted barley forage daily using minimal land, no chemicals, and 80-90% less water than traditional forage. The system operates indoors, making it resilient to weather extremes and ideal for year-round feeding. This demonstration will assess how integrating this technology into commercial livestock systems can boost calf growth rates, reduce finishing times, enhance feed efficiency, and deliver higher-quality animal welfare and meat quality.

Two farms will participate, feeding matched groups of calves with either barley fodder mix or standard concentrate rations. Animal health and behaviour will be monitored using advanced sensor technology and key measurements of growth rate, feed conversion, welfare indicators, nutrition, and meat quality will be taken.

The project will also evaluate the commercial and environmental benefits of hydroponic feeding systems, including reduced reliance on imported feeds and associated emissions. Findings will be shared through farm events, agricultural shows, and industry networks to support wider uptake.

Demonstrating a scalable, sustainable feeding approach helps pave the way for more resilient and productive UK livestock systems aligned with Net Zero goals.